Studying Modified Gravity through gravitational wave generation from compact binaries.

Applying the ppN formalism (developed for solar system tests of gravity) to compact binaries in order to parameterize deviations from General Relativity. This work slots into a larger picture of attempting to constrain gravity using cosmology, specifically the evolution of ppN parameters in cosmic time.